Quantum magnomechanics at the nanoscale

Project Description: The research project explores parametric magnon - phonon coupling in a nanoscale device. For this, magnons supported in thin films of yttrium-iron-garnet (YIG) are coupled to the flexure (phonon) modes of the bulk substrate (on which it is grown), patterned into cantilever and / or bridge resonant structures. This offers both a nano-scale implementation compatible with chip designs, as well as the promise of a versatile device in which substrates of a smaller mechanical damping could easily be integrated.

Aims / objectives: We will study the blue detuned drive regime where phonon "lasing" is expected and compare the results for the nanoscale system under consideration to state of the art experiments performed with mm sized spheres of YIG. In addition, non-linear (Kerr) effects are expected at relatively low drive powers due to the small magnetic volume, and these will be explored. Fabrication of the GGG substrate resonator structures may be attempted, if time permits, to measure and understand the limitations in the mechanical Q.

Methodology: Use of input - output theory, second quantization, Euler - Bernoulli beam theory.

Alignment: Physical and Mathematical sciences powerhouse, condensed matter physics.